Core Equipment 2024 - University of Strathclyde

This EPSRC Core Equipment award aligns with our institutional strategy to maximise research output and impact from capital investment by promoting a culture of resource sharing internally and with external universities and industry. The equipment enhances research quality, opportunity and impact across academic levels including Research Technical Professionals (RTPs) whilst ensuring sustainability, equality, diversity, and inclusion.
The proposal builds on our collaborative, interdisciplinary approach, underpinned by significant strategic investments in facilities like £100M Technology and Innovation Centre and industry-facing research centres, such as £12.5M Power Networks Demonstration Centre, £65M National Manufacturing Institute Scotland and our £34.2M Continuous Manufacturing and Advanced Crystallisation centre for medicines manufacturing. The Glasgow City Innovation District (GCID), located in Glasgow City Centre attracts many innovative companies and organisations nurturing growth, improving productivity, and access to world-class research and technology from the University. GCID is a hub for entrepreneurship, innovation, and collaboration tackling societal and global challenges and driving economic growth. We are committed to providing and maintaining both underpinning and world-leading equipment our Science and Engineering Faculties need to deliver leading discovery and translational research of the highest quality.
The Core Equipment will facilitate and strengthen a wide range of research and training activities aligned with EPSRC's strategic remit and our strategic themes: Energy; Advanced Manufacturing & Materials; Health & Wellbeing; Ocean, Air & Space; Measurement, Digital & Enabling Technologies; Innovation & Entrepreneurship; and People, Place & Policy. It will address challenges across several priority areas: Engineering for Net Zero, Frontiers in Engineering & Technology; Transforming Health & Healthcare; Plasma & Lasers, and Bionanotechnology & Analytical Chemistry. Enabling researchers to address challenges such as replicating physiologically relevant conditions for studying the behaviour of novel biomolecules and nanomaterials in-vitro in three-dimensional environments; characterization of textural properties, such as surface area and porosity, across a wide range of materials; novel bimetallic catalysts for a green chemical economy. Development of non-invasive human stem cell monitoring techniques; hydrogen storage, carbon dioxide separation, water remediation and catalysis. Within these areas >30 ongoing EPSRC projects will be enhanced, as well as enabling at least 15 new opportunities with EPSRC and other funders.
Collectively, the Core Equipment will benefit current and future EPSRC Researchers, Early Career Researchers, those undertaking Doctoral Training Programmes and RTPs. Enhancing the research of many independent academic groups from departments across Faculties of Science and Engineering: Department of Biomedical Engineering (BME), Department of Chemical and Process Engineering (CPE), Department of Mechanical & Aerospace Engineering (MAE), Department of Physics (PHY), Department of Pure and Applied Chemistry (PAC) and Strathclyde Institute of Pharmacy & Biomedical Sciences (SIBPS). This will deliver significant academic and commercial impact and provide opportunities for future collaborations and funding.
The Core Equipment is expected to provide benefits including increased research capacity and efficiency, institutional reputation; capability to develop regional partnerships; increased operation time and improved throughput (SCAPA facility); expanded capability for PGR students; increased users of existing facilities; increased number of quality research outputs; ability to measure a broader range of samples expanding applications from which materials can be tested; strengthening existing industry collaborations; and enabling proof of concept studies that can be developed into full-scale funding applications.
The enhanced capabilities resulting from this investment in Core Equipment will improve quality of education and training, especially for graduate and doctoral students, fostering the next generation of researchers.